Future Liquid Metal Engineering Hub

Natural resources are the foundation of our life on Earth, without which neither our economy nor society can function. However, due to continued resource overconsumption and the rapidly increasing world population, the global demand for natural resources and the related intense pressure on our environment have reached an unprecedented and unsustainable level. A shocking fact is that our cumulative consumption of natural resources over the last 60 years is greater than that over the whole of previous human history. With an anticipated world population of 9.3bn in 2050, the predicted global natural resource consumption will be almost tripled. This level of overconsumption is obviously not sustainable, and there is a compelling need for us to use our advanced science and technology to work with, rather than to exploit, nature.

Metallic materials are the backbone of manufacturing and the fuel for economic growth. However, metal extraction and refining is extremely energy intensive and causes a huge negative impact on our environment. The world currently produces 50MT of Al and 2bnT of steel each year, accounting for 7-8% of the world's total energy consumption and 8% of the total global CO2 emission. Clearly, we cannot continue this increasing and dissipative use of our limited natural resources. However, the good news is that metals are in principle infinitely recyclable and that their recycling requires only a small fraction of the energy required for primary metal production. Between 1908 and 2007 we produced 833MT of aluminium, 506MT of copper and 33bnT of steels. It is estimated that more than 50% of this metal still exists as accessible stock in our society. Such metal stock will become our energy "bank" and a rich resource for meeting our future needs.

The UK metal casting industry adds £2.6bn/yr to the UK economy, employs 30,000 people, produces 1.14bnT of metal castings per year and underpins the competitive position of every sector of UK manufacturing. However, the industry faces severe challenges, including "hollowing-out" over the past 30 years, increasing energy and materials costs, tightening environmental regulations and a short supply of skilled people. We are now establishing the Future Liquid Metal Engineering Hub to address these challenges. The core Hub activities will be based at Brunel strongly supported by the complementary expertise of our academic spokes at Oxford, Leeds, Manchester and Imperial College and with over £40M investment from our industrial partners. The Hub's long-term vision is full metal circulation, in which the global demand for metallic materials is met by a full circulation of secondary metals (with only limited addition of primary metals each year) through reduced usage, reuse, remanufacture, closed-loop recycling and effective recovery and refining of secondary metals. This represents a paradigm shift for metallurgical science, manufacturing technology and the industrial landscape. The Hub aims to lay down a solid foundation for full metal circulation, demonstrated initially with light metals and then extended to other metals in the longer term. We have identified closed-loop recycling of metallic materials as the greatest challenge and opportunity facing global manufacturing industry, and from this we have co-created with our industrial partners the Hub's research programme. We will conduct fundamental research to deliver a nucleation centred solidification science to underpin closed-loop recycling; we will carry out applied research to develop recycling-friendly high performance metallic materials and sustainable metal processing technologies to enable closed-loop recycling; we will operate a comprehensive outreach programme to engage potential stakeholders to ensure the widest possible impact of our research; we will embed a centre for doctoral training in liquid metal engineering to train future leaders to deliver long-lasting benefits of closed-loop recycling.

Potential impact
Academic Impact:
The scientific deliverables from the Future LiME Hub represent major advances in solidification science, physical metallurgy, advanced alloy development and resource efficient manufacturing technologies. This knowledge will advance solidification science and will deliver in the long term a nucleation-centred solidification science, which will inspire other researchers for further scientific advance in the field. The academic impact on the wider scientific research community will be significant since nucleation is a widespread phenomenon in nature and technology. For example, it plays a prominent role in condensation and evaporation, crystal growth, deposition of thin films and overall crystallisation. Our research outcomes on nucleation mechanisms and basic techniques for nucleation control will be directly or indirectly applicable to these wider scientific and technological research fields.

Technological Impact:
The Hub's key technological deliverables are recycling-friendly advanced light alloys and sustainable metal processing technologies. Initial technological impact will be in the UK automotive industry and its supply chain and then the wider transportation industry. They will benefit because for the first time they will have direct access to a dedicated Hub for high performance metallic materials and sustainable metal processing technologies. The Hub will be a technology proving ground, and will provide: (1) a shortened lead time from technology concept to industrial production; (2) advanced manufacturing technologies to provide technological advantages over competitors; (3) recycling-friendly advanced metallic materials with reduced cost; and (4) improved sustainability due to reduced CO2 emissions, conservation of natural resources and consequently reduced environmental impact. This will make a major contribution to rebalancing the UK economy.

Environmental Impact:
The potential environmental sustainability impact of the Hub's research is profound as the research and industrial application outputs will have a dramatic influence on curbing the carbon emissions from the global automotive fleet. The research output of closed-loop recyclable light alloys and advanced processing technologies represents a vital strand of an integrated national approach to transport decarbonisation. Closed-loop recycling of aluminium alloys for weight reduction of the world's automotive vehicles fleet has the potential to progressively replace millions of tonnes of steel. Every million tonnes of recycled aluminium used saves a million tonnes of carbon each year from reduced fuel consumption and reduces by 95% the carbon emissions from primary aluminium production.

Economic Impact:
Our Hub programme has the potential to transform the traditional primary metals based industries in the UK and the wider world making them far more sustainable and less dependent on energy hungry primary metal sources. The UK is a net exporter of aluminium scrap to China and India and this is a loss of an extremely valuable resource. The export of aluminium scrap is about 800kT each year so retaining and recycling this in the UK into high value automotive castings, extrusions and sheet for lightweight vehicles can be estimated to be worth about £800 million in terms of added value each year. The overall cumulative contribution to the UK economy would be in billions of pounds over the next 10-20 years. The Hub's research programme will demonstrate that aluminium scrap is an energy bank and a viable source for the manufacture of high integrity automotive structures, and chassis and powertrain components.

Benefit to Society:
The ultimate benefit to society as a whole will be improved quality of life. Society will ultimately benefit from improved air quality through reduced pollution related health problems, increased job opportunities, cleaner and more efficient transport systems, and an enhanced national economy.